Autonomous Artificial Agents and Moral Responsibility

This research will investigate an area within machine ethics and metaphysics. The project specifically surrounds the prospect of attributing moral responsibility to artificial agents. It will explore the different levels of artificial agency and whether any type of artificial agent can be deemed morally responsible for its actions. The investigation consists of two main areas. First, it must be made clear what moral responsibility for artificial agents would entail. To do so, it will specifically looking into the metaphysical and metaethical assumptions that motivates a dismissal of the possibility of morally responsible artificial agents.
Second, a distinction between the different levels of artificial agency must be made clear to determine at what level can one start to consider machines morally responsible. As an example, one might want to consider an autonomous military drone as potentially morally responsible for the deaths of civilians. On the other hand, a distinction must be made such that one does not try to hold a toaster responsible for burning breakfast.
Putting the pieces together, the project will reveal what kinds of artificial agents can be potential morally responsible agents, thereby solving the issue in machine ethics known as the 'Moral Responsibility Gap.